Community Asset Mapping

Applied research to enable development of a tool to identify the relative value of community assets to individual wellbeing and community resilience and make this information available to Local Authorities, other service providers, carers and individuals via interactive mapping technology.